Digital aid for remote respiratory recovery and rehabilitation

A complete system including body sensors wirelessly linked to an app for reducing visits to the hospital or clinic for patients who are recovering from lungs damages or living with chronic obstructive pulmonary disease and needing pulmonary rehabilitation or management. The system will allow cost-effective remote care, improve quality of the care and reduce the risks of travel for the patients with respiratory complications.

Extension for Impact Funding:
The project has gained interest from NHS Lothian - Edinburgh Royal Infirmary. The Extension for Impact will allow the project to proceed with the next immediate steps in the pathway to clinical studies. The next steps to commercialisation of the product and service offerings include: device validation, focus group, pre-clinical and clinical studies. The funding will accelerate the technology development from the concept stage to the device validation and beta testing stage. Thus, enabling the transition of respiratory physiotherapy delivery from clinical attendance to remotely quicker. Help reducing hospital bed days by increasing adherence and referrals to an innovative remote respiratory rehabilitation programme enabled by the technology from this project.